University of Durham and LBBC Limited KTP 22_23 R5

To assess the social, cultural, and religious barriers to the introduction in the UK of alkaline hydrolysis (Resomation) and to develop the strategies to overcome these and support the growth of this innovative environmentally sustainable method of human disposition.